2nd age planet formation in post main sequence binaries

Planets form in accretion discs around stars. Usually these discs are formed during the star formation process and as the star evolves the disc is dispersed leaving behind a planetary system. This project will investigate the intriguing prospect of 2nd generation planet formation in post main sequence binary systems, where in this case the disc is formed by mass transfer from a donor star companion. In wide binaries where 2nd generation planet formation may be possible, this occurs through wind accretion. The student will perform a population synthesis analysis to reveal the range of disc conditions and determine the fraction of binary systems that are expected to host planets. This will be compared to the binary populations in our own galaxy and compared with any observed planets in post main sequence systems.